Anglia Ruskin University and AT Technology Services Limited

To apply Artificial Intelligence, particularly Machine Learning, Fusion and Optimisation algorithms to existing Business Intelligence platform to enhance efficiency and productivity in patient health management. This will help extract knowledge from data to detect critical trends.